Rightstuff

"Rightstuff is the online marketplace for everyone who wants to shop with the environment in mind.
Search for the products you want. We weigh up the environmental impact of brands and products, and show you which we think are the best for your budget. We’ll show you our best five products within your search criteria and price range. We explain why we think one is better than the next, making it easier than ever to shop for ‘greener’ goods. What’s more, we only allow sellers who are committed to good working practices and environmental standards to sell on our marketplace."